Developing High Voltage Cathodes and Electrolytes for High Power 3D-Li Metal Batteries

Sigma Lithium (SL) have developed a 3D-Li anode battery-technology that is safer, more cost-competitive and exhibits higher power densities than current state-of-the-art. SL's 3D Li anode offers a lightweight/recyclable/porous carbon fibre scaffold coated with Li, which increases the gravimetric/volumetric energy densities and enables the safe use of highly reactive Li by reducing local current densities. It is essential to combine SL's 3D-Li anodes with stable, high-voltage cathodes/electrolytes for SL to produce the UK's first a practical Li-metal battery exhibiting gold-standard performance metrics (energy-density, power, charge-rates, life-cycle).

SL are now working with Oxford Materials to optimise electrolyte/cathode formulation/composition to achieve sustainable, high energy/power density battery-cells with future applications within the automotive industry and specialist devices such as drones and HAPS.